Collaborative multi-agent deep reinforcement learning

In this PhD project, we will develop a general graph-based framework to (a) facilitate efficient multi-agent communication, (b) enable learning using sparse rewards (i.e. feedback signals that are non-zero only when a goal is achieved), and (c) build a relational representation of the environment.